Bangor University And SmartKem Limited

To develop and embed the capability to identify and validate high performance organic semiconductors and insulators, and design and fabricate flexible organic circuits.